security Alams Lounge

"I am in the catering industry where we have web sites, laptops and mobile devices. All of them are connected to the internet and vulnerable to attacks and intrusion from the internet.
We need help with security advice and consulting so that we have sensible precautions in place, good practices and maybe apply for certification that allow us to have a certificate on the web."